SORTED: scalable sort and segregation for nuclear waste management

SORTED aims to develop an integrated end-to-end technology toolbox for nuclear waste sort and segregation, tracking activities from waste site to waste receiving facility. This will build on our existing IPs, such as large-scale IoT system design and engineering, AI and big data, autonomous robotics technologies, industrial automation system design and implementation. The core of SORTED is connected sort and segregation using modularised components to ensure technology scalability and transferability, minimising laborious manual operations, subjective assessment, inefficiency and errors arising from disjointed processes.

The main contractor is Chilton Computing ltd, an innovative UK digital technology startup based at Harwell Campus Oxfordshire specialising in delivering complex IoT system design and engineering services with AI and automation. Three subcontractors are GMV Robotics UK (GMV), Empresarios Agrupados Spain (EA), and RACE UK Atomic Energy Authority (RACE) (phase2 only). GMV is a multinational autonomous robotics systems engineering company. EA is a leading international engineering and construction management company, with 30 years of experience in delivering large nuclear decommissioning and radioactive waste management projects. RACE hosts the national nuclear users facility. Advisory members are Kuka Robotics, ResolveRobotics, and Science and Technology Facilities Council/UKRI national science facilities.